Automotive exhaust muffler incorprating heat recovery

This project aims to establish the feasibility of combining the silencing properties of an automotive muffler with a heat exchanger in order to the reduce weight, space and complexity that would arise from separate systems. The heat exchanger can be used to recover waste heat energy from the exhaust gases, which can be converted to electrical energy, and which would significantly improve the efficiency of hybrid vehicles.